HeroRehab: Improving preventative care, functional fitness and mobility of people as they age or recover from injuries/surgery from the comfort of their home

Hero currently provides a more accessible, live body-tracking solution for hyper-personalised health and wellness guidance for the corporate wellness market. By comparing users' exercises against Hero's trainers, Hero learns and feeds back (live, during the exercise) on what they are doing well and areas of improvement, just like individuals would get with a real personal trainer.

Hero's precision live-body tracking software, with the motivation/guidance of a human trainer, allows every workout to be personalised to help individuals get fitter, manage a health condition, or enhance their existing workout/exercise routines.

In this project, Hero intends to provide at-home fitness (preventative) and injury recovery services to become both affordable and accessible, providing premium, personalised guidance across multiple use cases, and accurately reporting data to clinicians/physios.

The concept of home rehabilitation holds high relevance for people with a disability and debilitating condition, or chronic illness that affects their physical abilities and mobility. Hero will significantly improve on existing offerings in the healthy ageing and rehabilitation spaces by providing earlier treatments/interventions, versatile data insights, convenience and privacy, being more affordable and accessible and being developed with human-centred design in-mind for specific audience segments and use cases, coordinating with health care settings and professionals.